Simulation-based Clinical eTraining for Cardiology

To help battle the COVID-19 outbreak worldwide, large numbers of doctors and nurses of all specialties have been diverted to Intensive Care Unit (ICU) management. At the same time young and inexperienced staff are continuously being deployed in the newly added ICU's in existing and new hospitals. The successive lockdowns and self-isolation rules have caused additional demand for remotely accessible training. Evidently, there has been a sharp increase in demand for rapid clinical training for ICU procedures. The need and trend of remote clinical training is likely to remain strong and even intensify in the coming years, as it offers a more efficient and safer way to train healthcare personnel.

In response to this, Epicardio has adapted its unique educational heart simulator to clinical eTraining for ICU procedures. Funded by nnovate UK's "Business-led Innovation in Response to Global Disruption" grant, we developed realtime 3D simulation-based eTraining apps for ICU procedures accessible on mobile devices. These are currently used by leading medical schools and their affiliated university hospitals in the UK, such as Oxford, Cambridge, Barts, Leeds, etc.

This feasibility study will enable us to make the necessary initial steps into the North American medical education network and to create collaborations with major medical schools and hospitals. The aim is to start validation trials within such establishments in this region, with view to customising our simulation content to their specific training requirements. This will facilitate commercialisation and will increase our penetration into the North American medical education market.

Epicardio has a proven track record in product development and commercialisation in medical education, which gives us the confidence and the dynamic to complete the proposed project within a short timeframe and limited resources. We have an international team of medical supervisors and collaborators in place, and the flexibility to all work and collaborate remotely at short notice.